Towards a unified approach for the hydrodynamic modelling of WECs: Effective linkage of non-linearity and viscous damping in potential flow models

This work is undertaken in the context of the UK-China "Marine Development Feasibility Studies" call. This call was developed through a joint workshop between the UK and China research councils. As part of this workshop, four key areas were identified as critical to the development of wave and tidal energy in China. The research proposed here spans across two of these areas: "Increasing Survivability" and "Holistic Integrated Design Tools".

More specifically, the aims and objectives of the present work address important questions related to "Understanding the system dynamics to increase reliability and survivability". In the context of holistic design tools, the research addresses improvements in "CFD techniques (including potential flow models) to assess fluid structure interactions".

These two key elements of the present work are tightly linked, with one building upon the other. Whilst enhanced CFD techniques act as important design tools for wave energy conversion (WEC) developers, they are also urgently required to enable and understanding of WEC loading regimes. A firm understanding of loading regimes, in turn, will lead to improved design for survivability. These novel techniques are also crucial in addressing issues related to device reliability and fatigue loading. In addressing these challenges, the understanding of viscous effects and nonlinearities are central.

The enhanced physical understanding of both viscous effects and nonlinearity in wave structure interactions is believed to stimulate the development of wave energy extraction in both China and the UK. In the case of China, this is hoped to reduce the high dependence on fossil resources currently imported from abroad. For the UK, the development of wave energy is an important element in meeting the long-term CO2 emission targets.

The new unified model to be developed in this project will lead to a more efficient and accurate coupling method for the prediction of hydrodynamic characteristics, dynamic loadings and fatigue effects. Taken as a whole, this provides the base for the improved design of floating WECs, their survivability, and practical maintenance.

Potential impact
The project goals are tightly linked to two areas identified as critical to the development of wave energy in China. Having arisen as a result of a scoping meeting, the importance of the work is clearly recognised by both UK and China research councils (EPSRC and MOST).

Current industry practice in hydrodynamic modelling of WECs is based on methodologies developed during the 1980s (linear potential flow). There are clear deficiencies in these methodologies, most importantly the omission of nonlinear effects and viscous effects. The proposed work programme seeks to address theses deficiencies, and primarily targets the WEC industry, providing a state-of-the art methodology for load calculations.

This includes device developers, engineering consultancies, and certification agencies. The description of the competing influence of nonlinearity and viscous damping will also make a significant impact on the wider academic community in offshore engineering. More specifically, the increased confidence in the prediction of hydrodynamic device damping and oscillating water column performance will greatly assist in estimating potential power capture for new and existing devices.

Dr Spinneken is research active in the UK marine energy community, and regularly attends UKCMER management meetings as well as the annual assembly. Through this avenue, Dr Spinneken will ensure that the findings of the present work are communicated to the UK academic community and other UKCMER stakeholders. Similarly, Dr Lu is the PI of two NSF funded projects that address physical processes of hydrodynamic damping with high relevance to wave energy extraction. Dr Lu will ensure that the present findings are suitably communicated to the Chinese academic community.

The work is part of the first EPSRC-China call of the recently established Newton fund. The principle target of the fund is to enable international collaborative research between the UK and rapidly developing partners. The investigators at ICL and DUT will strive to promote the targets of the fund, and assist in establishing its international recognition.